Integrated Thermo-forming Composite

Orthoses are correctional devices used to treat musculoskeletal conditions and wounds by realigning anatomical structures and improving pressure distribution. Custom-fit orthoses provide individualised, total-contact fit and fully bespoke correction, which optimises realignment and pressure redistribution compared to prefabricated orthoses, optimising treatment outcomes.

Current thermoplastic materials used in orthotic applications can only be cast onto plaster models, not directly onto human skin, which is a highly time-consuming process requiring additional resources and expensive third-party manufacturers.

Consequently, custom-devices are not readily available to NHS patients due to high costs to healthcare providers and time-consuming processes, meaning less patients benefit from their use. Kaydiar will optimise the use of custom-devices by solving these challenges, introducing an affordable, fast and practical solution.

Kaydiar specialises in medical R&D with an ambitious product pipeline of innovative, pressure redistribution, orthopaedic/orthotic devices, designed to improve treatment processes and outcomes for musculoskeletal disorders (fractures/soft-tissue injuries), wounds and deformity. This project will support the development of a new medical device comprised of smart composite material that can thermo-form to surface anatomy, providing an affordable solution to 20Mn UK patients and 1.7Bn people globally whom suffer from musculoskeletal conditions. The patentable design will allow Kaydiar to enter into UK and global markets worth £50Mn and $5Bn respectively. Custom-orthoses will be the first application of a thermo-forming composite with integrated jet-printed heating technology (PROmorph), for lower-limb musculoskeletal realignment, used in podiatry-orthopaedic settings.

Kaydiar will disrupt this sector by innovating and shaping its PROmorph material into a custom-orthotic that will:

1\. Halve prescription costs;

2\. Accelerate treatment delivery by reducing prescription times by 99%. Earlier treatment will improve the patient's treatment journey and outcomes;

3\. Later monitor compliance through integrated sensors to inform/improve treatment plans.

This project will provide the opportunity to refine PROmorph's design post technical testing, ensuring optimum functionality and usability.